Words and pictures: understanding how people gather information conveyed jointly through text and image in comics

Word and image are used together to convey a wide range of information that we need to complete our behavioural goals, including information vital to our safety (safety signage), our understanding and interaction with the world (instruction manuals, maps, directional signage), the choices we make (advertising) and entertainment (cartoons, comics). Not only are words and images combined in these situations, but it is often only through understanding the combination of word and image - the information that they jointly convey - that we understand what is being communicated to us. Despite the pervasive nature of word-image combinations in the world around us and our reliance on understanding the information that they convey, little is understood about how we view and understand this class of stimulus.

Most of our knowledge is limited to how we view and understand words and passages of text or images alone. From these previous approaches, detailed understanding has been developed, and in many ways the manner in which we inspect images and words is very different: with different factors influencing what we look at, and perhaps even different underlying processing styles and cognitive processes when we are reading compared to when we are viewing images. These very different accounts of viewing and processing words and images raise questions about how we gather and understand stimuli that contain both word and image. The proposed work aims to provide key insights into this currently under-developed field of research.

Three key questions must be addressed to better understand how we inspect and understand stimuli that combine word and image: (1) What strategies do we use to gather information from word-image combinations and do these change depending on the relationship between the words and image? That is, do we vary how we view these stimuli when the relative amount of information conveyed by the words compared to the image changes? (2) How do we understand and respond to space in word-image combinations? Space between words conveys very different information than space between objects in an image. (3) How much information do we process before looking directly at a word-image combination? We process some aspects of words and images in peripheral vision, but the level to which we do so is controversial.

Comics offer an ideal medium for addressing these three questions because they use word-image combinations to convey a story to the reader, over several panels and pages, which must be understood together for the reader to understand the conveyed information. Critically, it is the combination of word and image in comics that conveys the story to the reader, with neither word nor image alone conveying the entire story in a typical comic, and there exist a range of ways in which the information is distributed between words and image.

Not only do comics offer an ideal medium for exploring these research questions, but in doing so we are able to use our findings to provide new insights into comics theory. There is a growing research field associated with understanding how we read and understand comics and theories are emerging that relate the manner in which images and words are used when creating comics to the reader's experience in terms of how they view and understand comics. Moreover, these ideas often drawn upon psychological phenomena and theory, yet have not been explored in within Psychological research or with the scientific method that underlies Experimental Psychology. At present comics theories lack empirical testing. Our work will be a first test of the assumptions that underpin comics theory and will therefore offer crucial new insights for this field and help shape the direction that this emerging field takes in the future and in particular will create a psychologically rigorous domain of research for this field.

Potential impact
The primary non-academic impacts of the work are in terms of public engagement with science and psychology and for practice and understanding within the comics industry.We identify 4 groups for primary impact:

1 Public
Most people have at some time read and enjoyed a comic book or comic strip. However, most will not reflect upon the psychological machinery that underpins our ability to understand and enjoy such comics. Comics offer an engaging and relevant medium for explaining the psychology of vision and cognitive psychology to the public. We will use our work to illustrate how the eyes work, how we gather information from our surroundings, how strategic our brains are when prioritising information in the world, and how we can use scientific approaches to understand creative, artistic decisions. The bridge between art and science in the proposed work also allows us to demonstrate how these disciplines can work together for mutual benefit and provide new insights into real world human behaviour.

2 Schools
Comics are particularly relevant to and approachable for school pupils and so offer an important medium for engaging children with science by using them to explain how we read and understand comics. Thus a particular focus of the public engagement impact of the proposed work will be to target school pupils. There is a continued need to promote science and higher education in schools and this work provides an engaging medium for doing so and for demonstrating how science and arts can work together to provide important insights into human behaviour and everyday life.

3 Comic writers/artists
Understanding how the interplay between word and image shapes the reader's experience will provide empirical evaluation of current practice in comic creation. Issues of page layout -between-panel guttering, and challenging panel transitions - will provide key evidence for understanding the consequences of design and composition choices upon reader experience. By linking objective measures of viewing behaviour to subjective measures of memory, understanding and engagement with the stories, our work will provide deeper understanding of how comic creators can shape the reader's experience. Understanding the extent to which panels are processed even before they are looked at will provide new understanding of comic reading and offer new opportunities for utilising this in comic construction. Our work will provide creators with an understanding of how the reader's behaviour can be measured objectively: how psychological methods can be used to measure the consequences of their design decisions. This will allow writers and artists to incorporate these ideas into the planning and pre-production of their work.

4 Comic publishers
An immediate impact for publishers is to understand how between-page layout influences reader behaviour and subjective engagement with comics. Decisions about where to place adverts and how to arrange pages across a comic may have important and unintended consequences for reader experience and the proposed work will offer an empirical basis for making such decisions. Better understanding the relationship between comic design and reader experience will help publishers support and direct comic creators and provide an evidence-based point of dialogue to facilitate understanding between the creators and publishers of work. The proposed work will provide the first set of objective measures of comic reader experience. This offers a potentially important toolkit for the comics industry to measure reader behaviour when viewing comics. The comics industry is undergoing a period of considerable transition, making a move from print to digital comics. There is very little data that publishers can draw on when considering these issues. This project will produce a baseline of knowledge that will be useful to publishers in shaping the technology and modes of delivery of comics.